Virtually Together: Shared VR Experiences

"We are consuming media more and more on our own: with VOD and virtual reality headsets enabling you to watch whatever you want at any time in your own home, Live Cinema UK and Igloo Vision want to help audiences to continue experiencing culture together in a group setting. This is a challenge, when virtual reality is designed for one person viewing content at a time, on your own, inside a headset.

Live Cinema UK in partnership with Igloo Vision will explore the potential for 'shared VR' experiences which retain the collective experience of watching a moving image whilst incorporating new content, specifically 360 degree video, through a 6 month feasibility study, defining the needs of audiences and cultural organisations and developing possible technological, cultural and financial solutions.

We will work to answer the following questions to work towards a solution for us to be able to enjoy immersive content together:

* What does the increasing popularity of virtual reality mean for collective audience experiences?
* Is this the end of social experiences in the cinema as VR technology becomes cheaper and more widely used?
* Is it necessary to be isolated in a headset to enjoy 360 degree digital entertainment?

This project will investigate some of the possibilities that virtual reality and 360 degree content can offer future cultural audiences, once the headsets are set aside and the audience can interact and enjoy the experience together - just as they would in a cinema, at the theatre or at a concert."